Nutrient-dense Infant Meals from Regenerative Agriculture

Little Origins is leading a project to design a radical new infant food business to provide busy families with convenient, nutrient-dense meals. In collaboration with leading research institutions, farmers at the pioneering end of sustainable agriculture, paediatric dietitians and food system experts, this project seeks to design a new business model for a frozen ready-made, nutrient-dense, sustainable baby food subscription service.

This project will focus on testing:

1. the power of regenerative agriculture in providing customers with nutrient-dense, better quality ingredients at the point of purchase
2. a new product development processes for food companies, putting evidence behind as-good-as-homemade and providing much needed transparency to customers on nutritional quality and freshness of baby food products
3. develop a system of reusable packaging which provides a better customer experience, reducing significant amounts of food and packaging waste

This project is key to the future of food, aiming to improve the nutrition of children across the UK (where obesity of 4-5 year olds has reached 14.4%), improving the nutritional profile of convenient, commercially available products for children. The project will grow the market for regenerative agriculture and circular economy solutions within the food sector, of crucial importance in the UK's transition to sustainable agriculture, circular economy, net-zero and a healthy and thriving society.

The project is carried out over the course of two years, in collaboration with leading experts from the National Centre for Food Manufacturing, Leeds University and food research specialists at Campden BRI. The project will also involve technical expertise at the leading edge of food system change.